International Collaboration - Rapid Adoption of Advanced E-Discovery and Survey Software

Dexter Intelligence was founded to develop software which challenges existing ‘search’ paradigms. DXI

have developed a ‘Discovery’ Software Engine focused on helping users really understand content.

Whereas search-based methods require prior knowledge of the subject, DXI’s Discovery software

determines themes & relationships, identifying entities and potentially unknown connections.

Customer & Employee Surveys are important engagement tools, but analysis typically focuses on tick-box

answers, ignoring valuable comments. DXI classifes this vital intelligence , enriching understanding and

directing responses. E-Discovery supports the legal litigation process of digital content.

Typical solutions focus on work-flow, filtering and searching to find important documents. DXI helps find

critical content, identifies relationships and offers a more effective & efficient solution. Having developed

an operational platform which support these areas, DXI now seeks significant growth through wider

adoption, and working closely with international partners, target clients and channel suppliers.